Genome-wide analysis of combinatorial cis-regulatory control of early blood progenitor cells

Blood stem cells provide the constant supply of new blood cells throughout a person?s lifetime. Their transcriptional regulation, i.e. the fine tuning of which genes should be active at any given time, is critical for their normal function. Moreover, a large number of leukaemias arise, when this fine balance of gene activities is disturbed. However, very little is known about the molecular mechanisms responsible for setting appropriate gene activities although it is clear that they must be controlled by networks of transcription factors. Transcription factors are genes responsible for controlling the activity of other genes. This proposal aims to discover how key regulators of normal blood stem cells are integrated into the wider blood stem cell regulatory networks. This will lay the foundation for future studies aiming to identify how perturbation of specific genes causes leukaemia.

Technical abstract
The coordinated expression of genes lies at the heart of development, with complex gene-regulatory networks governing the spatial variation and temporal sequence of gene expression. The primary control of gene expression is exerted by transcription factors which unsurprisingly therefore represent some of the most powerful regulators of normal development and disease. However, to understand the underlying mechanisms, it will be important to identify downstream target genes as well as the combinatorial transcription factor interactions that form the building blocks of transcriptional networks. Recognizing the components and hierarchy of gene-regulatory networks will not only provide fundamental insights into normal development but will also be instrumental to understanding how deregulation of networks contributes to pathology.
Haematopoiesis has long served as a model process for studying stem cells and represents the best characterised adult stem cell system. Transcription factors such as Scl/Tal1, Gata2, or Runx1 are critical for the specification and/or subsequent development of haematopoietic stem cells (HSCs). The Gottgens group has a long track record of analysing transcriptional regulatory elements and provided the first molecular characterisation of any element active in HSCs in vivo. In addition, the group has developed bioinformatic tools to identify functionally related HSC regulatory elements and most recently was the first to publish ChIP-Seq analysis for any key blood stem cell regulator. This study not only generated a genome-wide catalogue of binding events for the HSC master regulator Scl but also suggested putative combinatorial interactions between Scl and other HSC regulators such as Gata2, Runx1 and Meis1. The Gottgens group is therefore ideally placed to take advantage of new post-genomic technologies to undertake a comprehensive reconstruction of the transcriptional networks controlling HSCs.
The current proposal has four specific aims:
1) ChIP-Seq analysis for 8 key regulators predicted to co-regulate target genes with Scl as well as key histone marks
2) Genome-wide expression profiles for wild-type and transcription factor knock-down haematopoietic progenitor cells
3) Integrate data from 1) and 2) to reveal combinatorial patterns of transcriptional control
4) Transgenic validation of candidate regulatory elements representative for new regulatory codes identified above
Concerted experimental and bioinformatic approaches will provide important new insights into transcriptional control of blood cells and open up important lines for future investigation. Moreover, the proposed study may serve as a blueprint for deciphering transcriptional control mechanisms and regulatory networks more widely, both in the context of normal developmental/stem cell systems as well as the molecular understanding of disease.